Lemonade - Music on the move

Lemonade is an innovative location-based music app & platform. It brings together music and technology to reimagine how people experience music; imagine Silent Disco meets Pokémon Go - an exploration of songs, storytelling, movement and place.

Lemonade enables users to discover and hear music composed exclusively for specific locations. Unique, exciting, memorable and accessible music experiences that would otherwise be impossible to realise.

Songs can be discovered by users using a smartphone and optional headphones. For example, jog up and down Brighton beach discovering Fatboy Slim's new album or wander around Liverpool listening to previously unreleased Beatles versions.